Skinakin Development Project 2023

Skinakin designs and develops innovative products and services for children with eczema.

Building on successes since being award Innovate UK funding in 2021, we are refining our product and technology offer, to help people live well with eczema.

We are passionate about helping people with skin conditions, with tried and tested, quality products, that do what we say they do.